University of East London and Groundwork London KTP 23_24 R1

To embed carbon knowledge into Groundwork's landscape design and delivery service. Enabling carbon-led landscapes to flourish and contribute to carbon reduction in the UK.